Chimney Sheep progression

Chimney Sheep Ltd recently launched an innovative new draught excluder for chimneys. It prevents warm centrally heated air from being drawn out of chimney flues. It consequently results in a noticeable reduction in the draughts caused by cold air sucked in to replace warm air drawn up the chimney. Customer feedback has been very positive. Independent tests are required to demonstrate the efficacy of the product. Data produced from the tests can be use illustrate the value of the product to wholesale purchasers such as housing associations and large retailers. Independent data is also required to apply for endorsement from the Energy Savings Trust.